Utilising environmental conditions to control memristor operation

The effect of environmental factors such as temperature and humidity on the behaviour of memristors is to be investigated and quantified. This data will then be first adapted into a method for measuring the environmental conditions present around a memristor using the memristor's behaviour. This will subsequently be extended to designing a method of controlling a memristor's behaviour using the environmental conditions, with the over all aim of implementing global control over a memristor network.